Healthy aging using Thixate to Deliver nutrients

This project aims to take a novel delivery system developed by Eminate and University of Nottingham and investigate the feasibility of delivering active ingredients over a sustained period of time. This novel delivery system is based on food ingredients and is expected to increase the bioavailibility of micronutrients to the ageing population. This feasibility study will develop potential products and test their efficacy via a human feeding trial.